GPrX 1

GPrX Data Ltd has applied for a TSB Innovation Voucher to be used to further develop the user experience of their Online offering, using Open Data from NHS Information Centre to deliver customised analysis of GP prescribing data for pharmaceutical clients.